NUS HOLDINGS LIMITED - NUS Employability Skills system - Proof of Market

For school leavers, students, and graduates, knowing what skills they have is vitally important
when it comes to securing, staying in and changing employment.
Every year employers organisations carry out inter/national surveys into skills/qualities
required of graduate applicants/recruits. When asked to rate 'Employability' skills compared to
occupational or academic aptitude, 85% of employers placed more importance on
'Employability', than general aptitudes (63%) (CBI, EDI Education & Skills, Aug 2014).
Employability covers a broad range of non-academic or softer skills which are of value in the
workplace (e.g. ability to team work; initiative /original thought; self-discipline in starting
/completing tasks to deadline, etc).
FE & HEI have begun to offer guidance on Employability skills. Further, some Student
Unions push volunteering as a way to learn new skills/enhance Employability. However, there
is currently no nationally or internationally recognised route to validate these skills. what
exists is disconnected. This means that a vital part of the UK’s long-term growth strategy (i.e.
youth employment and graduate skills - seen as essential to underpin the skills rebalancing
process, according to CBI), is compromised.
The solution – the NUS Employability System – aims to provide a common language and
environment for Employability Skills via the development of an accreditation system of
qualifications (Award, Certificate, Diploma) and units of competency assessment. The goal is
to provide an accepted, and Ofqual accredited, measure of employability, supported by a
novel digital toolkit for use by schools, colleges, universities and employers alike.
Packaged as an App, the concept system uses proprietary behavioural algorithms and
competency scores, uploaded to a Cloud platform, to augment a student journey through the
employability process, right up to employment and career enhancement.
This proof of market will validate need/scope system requirements